Biochemical and chemical methods to maximise the efficient recovery and sustainable recycling of rare-earth and lithium metals

Metals such as the rare-earth elements (REEs) and lithium are inherent to the advance of environmentally sustainable technologies through the exploitation of their properties in, for example wind-turbine magnets, electrically powered vehicles, flat-screen displays, and batteries. This necessity and increasing use has impacted upon the supply of these critical elements and the environmental consequences of their recovery and recycling. In this project, we will: assess bioleaching approaches to provide selective dissolution of the REEs from their ores;